Algebraic modelling of 5 axis tool path motions

The use of computers to aid the manufacturing process has been long established. In particular, the use of computer numerically controlled machines to progressively remove material from a solid block to produce a finished component is now an integral part of the component industry. The hardware, software and methodologies for material removal have all matured into state of the art software packages and multi-axis machining centres. Despite this, there remains issues with machining high precision components that should require little or no finishing. There are many parameters involved in the machining process and even when optimised the physical part may exhibit unexpected errors. These may be due to a number of effects (ignoring such issues as tool wear and vibration) including: simplifications made in the computer aided manufacturing software regarding the model of the cutting tool; the need to discretise the tool to send to machine tool controller; the need for the controller to re-interpolate the required tool path and the need to control the tool to follow the (newly re-interpolated) path.

To offset these effects, time consuming and expensive physical cutting trials are required in order to produce a high quality surface finish. An alternative would be to have the ability to accurately simulate the cutting process that predicts the true cutting conditions and reproduces the machined surface finish. It would be over ambitious to attempt to construct a simulation that is capable of modelling every aspect of the entire machining process in a single project. However, if a framework can be established and demonstrated for a manageable set of parameters, this could then be developed by others to incorporate other aspects including vibration, tool wear, etc. This project aims at providing such a framework for the realistic simulation of material removal using multi-axis machining tools and a robust, integrated framework for the modelling of tool path motions.

Previous work at the University of Birmingham has considered the problem of determining what the actual machined part is going to be. This work was based on the principle of generating surface normals to a CAD model of the part. Machining is then simulated by using an exact model of the cutting tool and using this to truncate the normals. This has been used successfully to predict the small cusps that can remain during manufacture. It is proposed to extend this approach to deal with more complicated surface forms so that defects can be predicted and hence means for attenuating them investigated.

Interest at the University of Bath has been in the use of geometric algebra to describe motions. Geometric algebra provides a framework in which rigid-body motions, both translation and rotations, can be handled in a common form. This allows techniques for free-form curves to be extended in a natural way to deal with free-form motions. It is proposed to investigate the use of the approach for describing the motion of the cutting tool and hence to improve means for interpolating (and re-interpolating) tool-path information.

Potential impact
Industrial Impact
The primary pathway to impact is the collaboration with Delcam. The tool path motion algorithms and the material removal simulation methodology will be developed in line with current systems within the existing Delcam CADCAM packages. In this way the underlying mathematical modelling will be made available to end users in a well established user-friendly environment specifically tuned for the manufacturing community. The close collaboration with Delcam involving key individuals will simplify this knowledge transfer and provide practical two way dialogue to enhance the research and to maximise the success of the project. This will also present the ideal platform for simulation experimentation by providing a template for other researchers in the field looking at other aspects of CNC machining, by enabling tool path motion to be better controlled.

This impact will be achieved in a number of ways. Firstly there will be quarterly formal meetings involving academic and industrial collaborators. These will review progress and plan work for the subsequent quarter. These will normally take place in-company. In addition there will be informal contact as and when required.
The collaborators will also be involved in the manufacturing of the planned test pieces. The most significant industrial impact will be the transfer of research computer code and algorithms to the companies for commercial testing and development with a view to being made available to the wider manufacturing community through
our collaborators existing product base. Furthermore, the work will be presented to our collaborators via a series of formal seminars.

Academic
Creating a rigorous approach to modelling true tool path motion using geometric algebra will provide a solid platform for the development of greater understanding of the interaction between CNC control, machine tool path movement and the process of material removal under the machining process. The algebraic model will also contribute to the greater task of fully understanding the complex process of material removal by enabling other factors, both dynamic and static, to be studied
in a more controlled way. Finally, the successful tool path motion model will be of great interest to a wider field of academic disciplines including robotics and motion studies in general. There may also be some impact in the field of biomedical engineering especially in the area of prosthetic design and robotic surgery.

The results of the research will be widely disseminated through published papers in international journals and high quality established conferences.

Economic
The economic impact of the successful research is directly related to more efficient manufacturing processes. The ability to accurately simulate the quality of a component without the time, money and resource required to carry out real physical trials will ultimately lead to cheaper development cost which in turn will
enable products to be developed and manufactured at lower costs whilst maintaining profitable margins for successful enterprises. The primary beneficiaries will be the CNC tool manufacturers, control motor manufacturers and software companies who provide milling software solutions. Users of the enhanced manufacturing systems will benefit due to the efficiency savings. Finally, consumers should benefit from the increased efficiency of development of products at cheaper costs.

Societal
Society will benefit directly from either cheaper products or enhanced functionality. There may also be a benefit to society due to the fact that with greater understanding of the fundamental issues involved in the manufacturing process comes a greater confidence and a wider uptake in its use and hence a greater participation in the sector.